Flowering Time Pathways Underlying Quantitative variation in heading date of wheat

Technical abstract
The general objective is to extend the analysis of the eps gene located on chromosome 3AS combining molecular and phenotypical strategies to determine the gene’s effect on plant development, adaptation and performance. This is important in order to move from proof of concept experiment in the laboratory to breeding programmes in the field to actually utilize this knowledge and tools to a critical application for meaningfully adaptive wheat breeding in the face of severe agronomic and physiological constraints.

This overall general objective will be reached through the following specific goals:

1. Exploiting existing Near Isogenic Lines (NILs) and recombinants derived from the cross between ‘Avalon’ and ‘Cadenza’ to confirm that a QTL on wheat chromosome 3AS actually controls eps.

2. Detailed evaluation of the effect of the QTL containing the eps region on plant development, adaptation, and performance.

3. Analysis of the expression of key flowering time genes such as Ppd-1, FT, GI, CO and ELF3.

4. Study the genetic interactions of this QTL with other genes including Ppd-1, Vrn-1, and 1DL QTL.

The central hypothesis of the proposed research is that the major eps effect identified on chromosome 3A is likely to mediate its effect on ear emergence via FT. Previously developed genome specific qPCR analysis will be used to study differences in the expression of known flowering time genes between the 3A NILs [1]. The rationale behind this research is based on preliminary data that has demonstrated that the heading time effects mapped around the Xbarc45 marker on chromosome 3A have some of the largest additive effects on “days to heading” explaining up to 25.4% of the phenotypic variation. Alleles conferring earliness were from the variety ‘Avalon’ [2]. At the end of this project there will be the necessary knowledge and tools to understand what components of the network of genes that control flowering time are affected by allelic variation on chromosome 3A.